Digital Validation of an Adaptive Elastomeric Structure for Resource-Efficient EV Mobility

Rise Advanced Materials Ltd (Rise) is developing an innovative tyre structure that could help electric vehicles travel further, last longer and generate less waste. The company is designing a new type of adaptive elastomeric material and tyre architecture that can flex and carry load without the use of compressed air.

In this short feasibility project, Rise will build a detailed 3D digital model of the patented design and test its behaviour using advanced computer simulation techniques. These simulations will show how the new structure responds to the forces experienced by electric vehicles, such as weight, acceleration and regenerative braking. The aim is to understand how the design spreads load, absorbs energy and reduces the stresses that cause tyres to wear out.

The adaptive structure replaces the conventional air-filled cavity with a network of flexible elements that support the tread from within. Because it does not rely on air pressure, it cannot puncture or deflate. The design is intended to distribute contact forces more evenly across the road surface, helping the tread to wear more slowly and safely over time.

By analysing performance digitally, Rise can test and refine the concept without the environmental cost of physical prototyping. The work will produce three main outputs:

1. A 3D computer model and high-quality visual renderings of the new structure;
2. An engineering report showing simulation results and comparing them with a traditional tyre section; and
3. A technical summary describing potential material savings, waste reduction and opportunities for re-use or re-treading.

This project demonstrates how smart design and digital engineering can make everyday products more sustainable. It supports national goals for resource efficiency and circular manufacturing by showing how longer-lasting, maintenance-free tyres could reduce the need for raw rubber and polymers and lower the release of tiny particles from tyre wear.

The results will guide future research and partnerships aimed at turning the digital model into a real-world demonstrator. If successful, the innovation could offer a new route to cleaner mobility and highlight the contribution that UK-developed materials technologies can make to global sustainability challenges.